A copy census of the first printed Italian Bible translation by Nicolo Malerbi (1471)

My project is centred around Niccolo Malerbi's vernacular Italian Bible translation, first published in Venice in 1471. The aim of my project is to gain an understanding of the history of use of this text's surviving copies. I hope to answer questions such as who the readers, owners and users of these copies were, how the books arrived at their current holding institutions, and what this can tell us about the reception and use of Malerbi's work.
Despite its unique position as the second vernacular Bible translation to be printed, and its success as a major biblical publication (10 editions between 1471-1494), in a period predating the post-Tridentine suppression of vernacular bible translations, the Biblia vulgare has been granted limited scholarly attention. The two studies that consider Malerbi's work in greater detail both date back to the 1990s. Edoardo Barbieri's extensive monograph is largely limited to the publication's textuality and circumstances of composition. The analysis of the reception of the Biblia vulgare in his study, as well as in that of Gigliola Fragnito, is predominantly based upon archival and documentary sources. Beyond these studies, Malerbi's work gets briefly mentioned within chronologies of biblical translations, and is missing from some surveys altogether - a significant lacuna that needs to be addressed. Malerbi's ideas on the benefits of direct access to the Scriptures, revealed in his prefatory epistle, were decidedly ahead of their time, and are the reason why it is particularly worthwhile to study the fortunes of this text.
186 copies of the incunable editions of the entire Malerbi Bible have survived in institutional collections. The study of the material evidence in these can serve as the means to arrive at a better understanding of the publishing success and use of this pioneering effort to bring the Bible to a wider readership. Through my research, I hope to deliver a systematic study of the ownership and readership of the first editions of this translation in the form of a copy census, a useful though underused bibliographical method defined by David Pearson as 'tracking down as many surviving copies of one particular book as possible, recording their copy-specific features, and analysing the evidence that emerges to show how that particular book has been owned, circulated, bound, annotated and regarded over time'. This will be carried out by means of the close analysis of the extant copies' unique physical features. I will supplement missing data from secondary sources and contact with holding institutions for the copies that I will be unable to see in person. The data gathered will be considered in terms of categories such as status and identity of user, and geographical area, and collated in the form of a detailed catalogue of provenance. Contextualised using relevant secondary literature, this will allow for the identities and reading practices of the books' original users to be rediscovered, and for the journey of these material objects from their printing shops to where they are today to be traced. This approach, particularly salient given the relative scarcity of other sources, will allow for the questions surrounding the fortunes of Malerbi's Bible to be answered using our best available resource: concrete evidence found within the books themselves.